Energised Insulation System

The patented Energised Insulation System is a revolutionary new way of maintaining a comfortable temperature inside a building without heating the air inside. By warming the insulation to 20C the occupants are protected from the cold air outside. As EIS is designed to run all winter on low electrical input (mainly from solar PV & wind), the building can be kept comfortable most of the time with no fuel costs or carbon usage.In the coldest weather a small air heating system is required as a temperature booster.